Transcription factor networks in trophoblast stem cell self-renewal and differentiation

Technical abstract
Stem cells are of high interest for biomedical research and regenerative medicine. We are particularly interested in stem cells that are programmed to contribute exclusively to the placenta (so-called trophoblast stem cells). Very little is known as to how these stem cells are maintained in the normal placenta and what triggers them to differentiate into specific placental cell types. This project investigates specific molecules that we have identified to potentially play a role in these processes. The questions addressed are key to (a) understanding the underlying basis of normal pregnancy to ensure healthy babies and mothers, and (b) developing a physiological cell culture model system in which effects on placental formation and function can be assessed in a meaningful manner. Our approaches have great relevance to stem cell biology, reprogramming, regenerative medicine, mammalian reproduction and developmental biology.